Post-Colonial Negotiations: Visualising the Franco-Algerian Relationship in the Post-War Period

This project will consider how colonial and post-colonial relations between France and Algeria have been represented since the outbreak of the Algerian War (1954-62), and will track the shifting way in which the idea or myth of 'Algeria' has been constructed, portrayed and understood in France during that time. The project's central hypothesis is that visual modes of representation in particular (such as film, video, photography and television) have played a crucial role in the mediation of the Franco-Algerian relationship. It will examine the role played by the visual image in constructing and contesting dominant modes of understanding both during and after decolonisation, and will do so by investigating a range of material from both within and outside mass visual media.\n\nThe memory and legacy of the Algerian War continue to dominate French history, and Algeria remains a vital reference point in metropolitan France. Recent political debate, such as the discussion sparked by the 2006 film Indigènes, and its criticism of France's disregard for the contribution made by Algerian soldiers during World War II, makes clear that France is still coming to terms with the trauma and consequences of decolonisation in general, and its painful separation from Algeria in particular.\n\nThe project is guided by two broad objectives: firstly, it will set out to establish how the idea of 'Algeria' has been constructed within France since the time of the Algerian War, what visions of the conflict, of Algeria, and of its relationship with France have come to dominate, and why. Secondly, it will explore how these dominant paradigms have been reconfigured and contested in contemporary French and Algerian visual culture, as a post-war generation of Algerians and Franco-Algerians begin to examine the relationship between the two countries. \n\nThe project will represent a timely intervention into current debates within France and the UK on post-colonial politics and culture, migration, settlement and links between Europe and North Africa. Among its proposed outputs is an exhibition designed to present both the project's findings and the work of some of the contemporary visual artists it will discuss. The exhibition will mark the end of the project, and enable it to promote understanding of the complexities of the Franco-Algerian relationship and of the politics of visual representation within the post-colonial era among a wider audience.\n